Development of a low-cost and easy to deploy solar thermal collector

SolarisKit is developing a new, lower cost, flat-packable solar thermal collector to the sub-Saharan market. Our collector will provide a more affordable method to provide clean hot water to homes, business (e.g. hotels) and industry.

This project focuses on developing the collector for pilot trials in Rwanda. We will be targeting the installation of up to 100 collectors for a range of applications including domestic and commercial.